Autonomous decision-making for maximising security in defence sensor networks

This project will enable Aralia systems to develop a Physical Security Information Management (PSIM) threat response system, which will tie security sensors together to form one unified network of sensors. This development will allow security sensor devices to cooperatively process information that can be accessed by connected sensors, and autonomously respond to a possible threat with minimal human intercention. For example, if an access control point is breached, then mobile sensors will be able to respond to this by automatic reconfiguration of the network so that some sensors can navigate to that point. This response development program will apply to both static and mobile devices, and will handle the communication of multiple sensors processing at any one time.